University of Oxford And Aurix Limited

To provide knowledge and expertise in sociological and conversational aspects of communication, in order to generate new software audio mining products and patents.